Reconditioning discarded human donor livers using machine perfusion: novel technologies to increase the pool of donor organs

Liver transplantation is the only curative option for many patients with end-stage liver disease. Unfortunately, a fifth of donor livers cannot be used for transplantation due to pre-transplant physiological complications that result in tissue senescence and necrosis. Coupled with shortages of suitable donors, this further reduction of transplantable livers means fewer available grafts for patients who critically rely on transplantation, with important clinical consequences.
Normothermic machine perfusion is an organ preservation method based on delivery of oxygen and nutrition to the donor liver during pre-transplantation stages using a peristaltic pump2. This novel technology allows maintenance of the organ in nearly physiological conditions, but is also an excellent platform to deliver therapeutic vectors while assessing the quality of the liver in real time.